Assessing Impacts of Combined Sewage Overflows and Surface Water Outfalls on Invertebrate Populations in River Catchments in Southwest England (5059)

Freshwater systems are considered to be the most threatened globally and chemical pollution has contributed significantly to freshwater wildlife population declines. Combined Sewer Overflows (CSO) have hit the media headlines in recent years and there is widespread concern about their environmental impacts on freshwater biota however these concerns are largely unquantified. Working with Southwest Water, this PhD combines in-field sampling, invertebrate monitoring using both traditional and eDNA methods, chemical bioavailability assessments, and risk analyses/modelling to quantify the impacts of CSOs on invertebrates populations to support freshwater biodiversity protection in rivers in southwest England. The research involves river sampling of benthic macroinvertebrates and water/sediment samples (for eDNA) at points of (chemically-profiled) CSO discharges into the study rivers, the edge of the mixing zone (established for each specific study site ) and at sites in receiving waters at distances above and below these discharges for multiple seasonal timepoints. Collectively, this work will inform on the impacts of CSO discharges on riverine ecology in southwest England and support Southwest Water in their planning and decision making for investments as well as impacting decision-making more widely across the UK water industry.